Famli - Improving the health of families with young children

**The Famli app makes improving family wellbeing fun and simple, and seeks to build a world in which most families wake up feeling healthy and happy.**

Now more than ever, mental, physical, and nutritional wellbeing are crucial aspects of life that need to be nurtured and improved. Yet, while there are over 350,000 of health and fitness apps to help individuals, a significant lack of solutions and support is present to help families easily improve all aspects of their wellbeing. Famli offers an effective tool to improve family wellbeing through combining intergenerational activities and gamification features - maximising engagement, bringing families together to spend quality time exercising more, eating better and improving their mental health, all from one place.

Famli is here for the parents who are busy but want to spend more time with their family. For the children between 4-12 years old who can struggle to engage with healthy activities and get fed up with being told "just eat your vegetables". For the mums who feel intimidated by the judgement of a gym but want to feel healthier, for the dads who want more quality and healthy time with their children - Famli gives them a little help along the way to feel physically and mentally better.

**What is the change Famli is making?**

With the app, families have an effective, enjoyable and accessible tool, which contains over 150 health activities, designed to help them to effortlessly exercise more, eat better, and take care of their mental health, such as fun workouts, collective recipes and family mindfulness activities. It combines this extensive variety of simple and engaging activities with gamification. It does so through their own animated avatars allowing each family to track progress, go up levels, earn badges and more for added motivation and long-term engagement. It relieves families of the significant challenge of trying to improve and maintain good health on their own, reducing unnecessary stress, and promoting quality time together through easily accessing engaging healthy activities they can do together - anytime, anywhere. Famli fulfils the gap in the market for a digital family health solution which is long overdue. Without the app families will continue to have limited support to care of their family's health along with all the responsibility of parenthood.

Today, Famli are disrupting a health and fitness market focused on individuals.

Tomorrow, Famli seeks to globally support families from all backgrounds.